University of Edinburgh and Beta Bugs Limited

To develop, test and implement a key data infrastructure and workflow (DATA-BEAST) for establishing, tracking and maintaining genetic progress within an insect genetics operation.